Plants and their Products: Biocultural collections at Kew Gardens and the South Kensington Museum during the long nineteenth century

The project considers the emergence and significance of biocultural collections (containing both specimens and artefacts), with a particular focus on plants and their products. It is concerned with two prominent nineteenth-century collections – one in a botanical garden museum (RBG Kew), the other in an art & design museum (South Kensington). Both were part of a state-supported complex with shared understandings of the utility of the collection, display and circulation of plant-based ‘raw materials’ and finished products.
The purpose of the project is to re-frame the understanding of biocultural collections as central to the nineteenth-century museum project, reconnecting economic, cultural, scientific and political aspects of the history of collecting in the colonial era. Such collections are of particular interest in the context of contemporary concerns over nature and environment, especially the biodiversity crisis. The project will contribute to new approaches to museum collections which provide evidence about the history of extractivism and potential resources for new thinking in the future.